Understanding the interaction between silver and lead-free solders in order to develop new solder alloys

The printing of electrically conductive tracks on glass is an important technology in areas such as the automotive industry, where silver pastes are used to create the tracks for heated windscreens. The printing of conductive tracks on glass is also a key part of the manufacture of some photovoltaic systems (solar panels). After firing, such conductive networks need an electrical connection in order to operate, which is achieved by soldering. In former times, the solder alloys used contained lead, but realisation of the health and environmental concerns with this metal have led to the formulation of lead-free solders (such as SAC solders, based on the tin-silver-copper system). While these avoid the risks of using lead, the joint strength achieved is not reliably high enough, and it is critical for continued use of this technology that the problem is better understood, and that a solution is found.

In this project we will explore the fundamental behaviour of the existing technology further to understand the key origin of the problems seen; these include microcrack formation in the joint region, and residual stresses after soldering, both of which contribute to reduced joint strength. We will fabricate and microscopically examine the joints produced between different solders and silver powders, to fully understand for the first time the interactions occurring and how they impact on the joint strength. Understanding the problem is just the first step however. Using the knowledge we gain, we will design new silver paste compositions to mitigate the problems. These novel alloys will be produced and processed at laboratory and trial scales, leading to validation of the alloy produced in accordance with industry standard methods. The work will involve close collaboration with the industrial partner, Johnson Matthey plc (a global science and chemicals company, with unique expertise in precious metals technology) through their technology centre in Sonning Common, Oxfordshire, UK and other sites, to trial the technology industrially.

Potential impact
The EPSRC Centre for Doctoral Training in Advanced Metallic Systems was established to address the metallurgical skills
gap, highlighted in several reports [1-3] as a threat to the competitiveness of UK industry, by training non-materials
graduates from chemistry, physics and engineering in a multidisciplinary environment. Although we will have supplied ~140
highly capable metallurgical scientists and engineers into industry and academia by the end of our existing programme,
there remains a demonstrable need for doctoral-level training to continue and evolve to meet future industry needs. We
therefore propose to train a further 14 UK based PhD and EngD students per cohort as well as 5 Irish students per
cohort through I-Form.

Manufacturing contributes over 10% of UK GVA with the metals sector contributing 12% of this (£10.7BN [4,5]) and
employing ~230,000 people directly and 750,000 indirectly. It is estimated that ~2300 graduates are required annually to
meet present and future growth [5]. A sizeable portion of these graduates will require metallurgical expertise and current
numbers fall far short. From UK-wide HESA data, we estimate there are ~330 home UG/PGT qualifiers in materials and
~35 home doctoral graduates in metallurgy annually, including existing AMSCDT graduates, so it is unsurprising that
industry continues to report difficulties in recruiting staff with the required specialist metallurgical knowledge and
professional competencies.

As well as addressing this shortfall, the CDT will also impact directly on the companies with which it collaborates, on the
wider high value manufacturing sector and on the UK economy as a whole, as follows:

1. Collaborating companies, across a wide range of businesses in the supply chain including SMEs and research
organisations will benefit directly from the CDT through:

- Targeted projects in direct support of their business and its future development and competitiveness.
- Access to the expertise and facilities of the host institutions.
- Involvement in the training of the next generation of potential employees with advanced technical and leadership skills
who can add value to their organisations.

2. The UK High-Value Manufacturing Community will benefit as the CDT will:

- Develop the underpinning science and advanced-level knowledge base required by future high technology areas, where
there is high expectation of gross added value.
- Provide an enhanced route to exploitation, by covering the full spectrum of technology readiness levels.
- Ensure dissemination of knowledge to the sector, through student-led SME consultancy projects, the National Student
Conference in Metallic Materials and industry events.

3. The wider UK economy will benefit as the CDT will:

- Promote materials science and engineering and encourage future generations to enter the field, through outreach
activities developed by the students that will increase public awareness of the discipline and its contribution to modern
life, and highlight its importance to future innovation and technologies.
- Develop and exploit new technologies and products which will help to maintain a competitive UK advanced
manufacturing sector, ensure an internationally competitive and balanced UK economy for future generations and
contribute to technical challenges in key societal issues such as energy and sustainability.

References:
1. Materials UK Structural Materials Report 2009
2. EPSRC Materials International Review 2008
3. EPSRC Materially Better Call 2013
4. The state of engineering, Engineering UK 2017
5. Vision 2030: The UK Metals Industry's New Strategic Approach, Metals Forum